Blurring Genres Network: Recovering the Humanities for Political Science and Area Studies

This project will put in place a new network of scholars and policy-makers who will explore innovations in theory and practice that recover the research methods of the Arts and Humanities and encourage their use by Political Scientists, Area Studies scholars and policy-makers in the UK and beyond. The network will investigate examples of blurring genres, or crossing boundaries, between the disciplines in pursuit of insight into making and remaking theory, policy and practice in modern government. It will consider the practicalities of government policy-making in the United Kingdom, and beyond, seeking to apply the insights in, for example, narrative policy analysis. The network will bring together international scholars working on interpretive approaches to Political Science, with experts on Area Studies, to investigate what added value interdisciplinary research teams can bring to traditional research approaches when exploring modern governance. Particularly significant will be the study of the use of narratives and meta-narratives (narratives about narratives) for Historians, Political Scientists, Sociologists, Anthropologists and Philosophers, as well as for policy-makers. The network together will contemplate the kind of stories created, evolved and recounted in the implementation of everyday policy-making in the practice of modern government. The aim of the project will be to recover methodologies from the Arts and Humanities for the use of Political Scientists and interdisciplinary Area (or country) Studies specialists. Furthermore, the Blurring Genres Network will encourage sharing of best practice necessary to inform future policy-making and innovative scholarly work; for example, by developing narrative policy analysis. The new network will encourage interdisciplinary research between scholars in the United States, the UK, China, Australia, Canada, Brazil and elsewhere with an international and comparative approach involving policy-makers. The Blurring Genres Network will organize a research field that, to date, has been unstructured, lacking regional conferences, publications or directly relevant professional associations. It will assist scholars in the United Kingdom to lead the world in this emerging field of international and interdisciplinary research. It will bring together a number of learned societies (UK Council of Area Studies Associations, Political Studies Association UK and the Western Political Science Association USA) internationally with senior UK policy-makers which have not worked together before so creating a new, unique and practical network.

Potential impact
Learning will be used by
- Interdisciplinary scholars (senior and junior scholars) from several countries including experts, those new to the field, & post graduate students. Scholars involved will be those with established, or emergent, interests in the research methods of the arts & humanities with particular emphasis upon the importance of narratives and the uses of storytelling.
- Government Circles. The management group have well established links with government departments in the UK to facilitate excellent policy focused engagement. All three academics (Hodgett, Rhodes and Bevir) have considerable experience in writing on policy related issues in the UK & beyond. They will use established networks to achieve direct and indirect impact in the public service & further afield for improved public policy. Policy-makers from across central government and devolved institutions will be invited to take part. Participants will benefit from considering how research techniques mined from the Arts and Humanities can better inform the process of modern governance. Case studies will be used from the UK and abroad.
- Think Tanks. Policy focused participants (the Institute for Government, the British Academy's Policy Centre, the British Council, What Works Centre for Well Being, Chatham House, Policy Exchange, Demos, Centre for Policy Studies & the Institute for Public Policy Research) will also receive invitations to engage in knowledge exchange on process & practice to some events.
- Commercial Research Organisations McKinsey & Company and Price Waterhouse Coopers will be invited to participate in an event. This audience has potential for outstanding impact. The knowledge created & shared among this influential group will have significance across research on a wide range of public life (public, private and voluntary sectors). This will impact upon individuals, organisations and communities beyond the academy in the social, economic, political & arts domains. Information gleaned through this network should serve to increase the effectiveness of public policy & service provision longer term. It will also have influence across many aspects of national life so contributing to the wider public benefit.

We therefore expect that impact might include:-

1. Informing central government departments on academic practice through Civil Service Learning, sharing experience of interpretive approaches to policy development.
2. Informing devolved departments on practice, sharing knowledge of regional & cultural difference, & new developments in policy innovation.
3. Capitalizing on knowledge exchange between the academy & government departments through discussions with those likely to be impacted by policy interventions.
4. Concentrating on mining ideas from the Arts & Humanities in potential research networks between the academy, government & policy related think tanks including, for example, the Institute for Government, the British Academy's Policy Centre, the British Council, What Works Well Being Centre, Chatham House, Policy Exchange, Demos, Centre for Policy Studies & the Institute for Public Policy Research.
5. Reaching out to members of the academy not yet engaged in work on methodology including, for example, the UK Council for Area Studies (representing 23 learned societies http://www.ukcasa.ac.uk/ ) & running an event in conjunction with members. This may provide opportunities to collaborate with the government and media.
6. Engaging with the media to publicize our work including, for example, BBC Radio 4's Today Programme, Thinking Allowed & Sunday. Project leaders already have established connections to the BBC.
7. Senior AHRC, ESRC, RCUK, REF and HEFCE officials will also be invited to take part.